Multi-dimensional, Multi-soliton Patch Interactions

Patterns which are stationary, and spatially localised in the two-dimensional plane, such as solitons and hexagonal patches have been observed in numerous continuum models which model real world
problems in optics, ferrofluids, neural fields and soft matter. While much is known about these patten structures, very little is known about the dynamics which occur when these localised patches interact. In the case of solitons, which decay from their peak central value to a quiescent state exponentially fast in space, the nonlinear interaction with another soliton occurs in this small tail region. Hence, the dynamic interactions are weak and so are challenging to predict numerically, as numerical round-off from the algorithms used often contaminates the calculation. Therefore, uncovering and comprehending these intricate dynamic interactions continues to be a complex and computationally demanding endeavor.

In the case of one spatial dimensional, two solitons are known to interact in a quasi-periodic manner, but mathematically predicting their long time evolution (i.e. do they collide, do they evolve into a steady state, do they evolve into a periodic state or do they behave in a chaotic manner) was impossible until the derivation of a novel numerical scheme by Rossides et. al. (SIAM J. Appl. Dyn. Syst, 22(3) 2023). The scheme uses the existence of a centre-manifold of solutions from mathematical analysis. The scheme expresses the solution to the problem as a sum of the original non-interacting solutions plus a remainder function. Projecting the solution onto the centre-manifold derives a two-tier scheme comprising a set of ordinary differential equations for the positions and phase of the solitons and a partial differential equation for the remainder function. These two problems can now be solved separately, bypassing the problem of numerical round-off contaminating the calculation. For two solitons
the scheme is able to show that well-separated solitons always evolve into a periodic state, and never collide, numerically proving the existence of a limit cycle in the problem.

This project aims to improve this numerical scheme to upgrade its speed and efficiency and to include additional spatial dimensions. The ultimate aim of this project is to devise a method which can predict the interaction dynamics of three-dimensional solitons, but the majority of the focus will be on the two-dimensional problem as it is clear we can make progress in this direction even if the three-dimensional problem is still unattainable. Such a novel scheme will allow for the investigation into the interaction of multiple solitons in the plane.
The main objectives are:
(1) Construct a fast and efficient numerical algorithm based upon the centre-manifold projection scheme of Rossides et al (2023) which can accurately and robustly calculate the dynamics of weakly interacting solitons in two-spacial dimensions.

(2) Use this algorithm to identify a suite of steady bound states or periodic-limit cycles for N soliton systems in two-dimensions.

(3) Identify how to further extend this efficient algorithm to three-space dimensions.
The advances in knowledge arising from this project will be of interest to the academic community, as it involves a range of ideas from pattern formation, analysis and novel numerical techniques. Such advances include the production of a robust and reliable numerical scheme as well as the identification of new localised patterns in the two-dimensional quintic Ginzburg-Landau equation.